ChemPI: A Protocol for Determining Absolute Palaeointensity from Chemical Remanent Magnetisation

Processes deep within Earth have shaped its evolution for over 4.5 billion years, yet we have few direct ways to study the deep Earth across such immense timescales. One powerful proxy is the magnetic record preserved in rocks. Earth’s magnetic field – generated in the core over 3,000 km beneath the surface – evolves as the planet’s internal chemistry and heat sources change. These changes are captured at the surface, where rocks can magnetically record the geodynamo’s signal. By analysing these magnetic signals, scientists can reconstruct the field’s history and test fundamental theories about Earth’s interior and long-term evolution.
Importantly, Earth’s magnetic field also acts as a shield, protecting the atmosphere from erosion by solar wind and radiation. This protection plays a vital role in sustaining habitability. Reconstructing the strength of the ancient magnetic field – palaeointensity – can address major questions: Was early Earth’s atmosphere shielded well enough to support life? Is Inner Core Nucleation related to the Cambrian Explosion found in the fossil record? These questions are central not only to Earth’s history but also to understanding planetary evolution more broadly.
Until now, all methods for measuring absolute palaeointensity have relied on a single type of magnetisation: thermoremanent magnetisation or TRM. This form of remanence is acquired as rocks cool from high temperatures, preserving the ambient magnetic field at the time of formation. However, the oldest rocks on Earth – especially those from the Hadean and early Archean, more than 2.5 billion years ago – have rarely survived unaltered. Instead, they have often been chemically modified by metamorphic or hydrothermal processes. These conditions produce a different form of magnetisation: chemical remanent magnetisation or CRM, which forms during mineral alteration rather than cooling.
The challenge is that no established protocol exists for determining absolute palaeointensity from CRM. As a result, many studies attempting to reconstruct the early geomagnetic field may be based on rocks that no longer retain their original TRM, raising serious doubts about their conclusions. For example, ancient zircon crystals have been used to argue that a magnetic field existed more than four billion years ago, suggesting that Earth was shielded and potentially habitable at an early stage. Yet, it has been suggested that these zircons contain secondary CRM acquired long after their initial formation, potentially undermining those claims.
This proposal aims to resolve that uncertainty by developing the first first-principles protocol for determining absolute palaeointensities from chemical remanent magnetisation: ChemPI. ChemPI builds on recent advances in magnetic theory, high-resolution instrumentation and precise radiometric dating techniques.
We will apply ChemPI to re-evaluate the recently reported low palaeointensities from Isua, Greenland – among the oldest rocks on Earth, which have been previously dated to the early Archean (3.7 ± 0.1 Ga). These estimates may reflect only ~30% of the true field strength due to CRM effects. Resolving this discrepancy is critical because the geomagnetic field intensity directly controls the standoff distance between the Solar magnetic field and the Earth’s magnetopause. Smaller standoff distances are thought to enhance escape rates of ionized species such as hydrogen and xenon. Understanding how Earth’s atmosphere evolved before the Great Oxygenation Event is essential for evaluating planetary habitability, both on the early Earth and on exoplanets.